University of Manchester and Titan Products Limited

To develop, embed and exploit advanced wireless networking expertise to support the commercialisation of a sector-leading family of wireless environmental sensors and control products for the commercial and home automation markets.